MOCAP AI

Within our project we aim to leverage the increase in AI functionality to take live action recorded footage and create MOCAP (Motion Capture) data of a suitable standard to use in kids animated content.